Linking microbial genes to methane emissions from peatlands under water-table changes

The overall aim of my PhD research is to explore the taxonomic and functional diversity of methane producing microorganisms (methanogens) and methane consuming microorganisms (methanotrophs) across multiple UK peatland sites under water table changes and varying ecosystem health and quantitatively link this to methane flux.